Negotiating inclusive early careers and the virtual workplace: Diminishing or increasing the disability divide?

Negotiating inclusive early careers and the virtual workplace: Diminishing or increasing the disability divide?